Predictive/Adaptive Energy Consumption Control System (PEACCS) Demonstrator

The Predictive/Adaptive Energy Consumption Control Systems (PEACCS) makes the most efficient use of energy in domestic, commercial and industrial settings by predicting energy demand and balancing the timing and amount of energy used to minimise cost.
The system ensures that only the energy actually required is used, reducing carbon emissions by cutting waste and saving cost.
PEACCS also balances energy demand across the day, reducing peak demands and taking advantage of lower cost "Smart Tariff" energy.